Ideaology-based Inequalities

What are ideaology-based inequalities? Social Egalitarians (Andersen 1999, see also Scheffler 2010 and Wolff 2015), as opposed to Distributive Egalitarians have insisted that inequality is first and foremost about equal relationships, as opposed to equal amounts of goods.